GeoStories Unboxed

GeoStories are mobile story experiences. Stories are located at a place, with audio dramas triggered by GPS technology. A key feature is Augmented Reality -- conjuring up images from a story. The GeoStories app is available to download free from App Store and Google Play.

GeoStories Unboxed represents the next evolution for the technology; to produce a story building tool that enables anyone to make their own stories. This will offer an opportunity for brands, agencies and organisations to devise their own content, upload it to the platform and deliver it to their own specific audiences and clients. It uniquely offers a self-contained hosting service that is secure, white label branded and protected.

This innovation represents a new revenue stream for the company that will generate recurring revenues through a subscription model that is renewed annually. GeoStories Unboxed will transform the way that brands engage their audiences, giving them a cost effective, user friendly and dynamic way to communicate their brand offer. It occupies the AR space, an aspect of the Metaverse that is becoming increasingly popular with consumers and influencers across markets from fashion to sport and travel.